Mach D Trading Ltd

Introducing T21, a blend of cutting-edge technology and user-centric design, crafted to simplify cryptocurrency investing for everyone. At its core, T21 is an automated algorithmic trading bot, a digital tool that uses advanced algorithms to make trading decisions. As the financial landscape evolves, T21 stands out by making the intricate world of cryptocurrencies accessible and understandable.

The allure of cryptocurrency is undeniable, but as highlighted by a study from the National Centre for Biotechnology Information (NCBI), the granular details of crypto trading can be overwhelming for many. Traditional savings accounts, with their diminishing returns, further underscore the need for innovative investment avenues.

T21 is our answer to this challenge. For beginners, it offers a clear, step-by-step introduction to the world of crypto trading. For the more seasoned traders, it provides a suite of advanced features, allowing them to fine-tune their strategies and maximize returns. By integrating with reputable platforms like Binance, T21 not only ensures security but also aims to yield returns on par with established investment funds, minus the typical complexities.

Our vision with T21 is twofold: democratise the investment realm and champion the principles of equality and diversity in financial ventures. In essence, T21 isn't just a sophisticated trading bot; it's a gateway to the vast opportunities of the digital currency world, designed to empower everyone, irrespective of their trading expertise.